Creative Coding Components - Next-Generation Tools For Extended Reality Experiences

Extended Reality (XR) is an umbrella term covering emerging technologies that blend the digital and physical worlds - including Augmented Reality (AR), Mixed Reality (MR), and Virtual Reality (VR). XR has the potential to realise groundbreaking experiences across the arts and technology sectors. But, smaller and novice creators currently face significant hurdles in creating high-quality XR experiences due to the lack of simple and flexible tooling that's portable across XR platforms and ecosystems. Our project addresses this problem, and helps unlock XR's potential, by developing the Creative Coding Components library (C3) - next-generation XR tooling in the form of simple, composable and portable components.